Development of Arvia™'s second generation electrochemical technology for the treatment of high-alpha contaminated organic wastes

The joint advancement of Arvia™'s second generation, newly patented organic destruction technology from a technology readiness level of 2/3 to 6/7 by testing it in the National Nuclear Laboratory's Central Laboratory on high-alpha contaminated organic wastes, for which current treatment options are suboptimal or non-existent. Recently Arvia™, a multi-award winning SME, has demonstrated the oxidation of low and intermediate level waste radioactive oil at a Magnox Ltd. site. Commercial opportunities in the treatment of high-alpha contaminated organic wastes have driven this further innovation of Arvia™'s technology. Arvia™ and NNL have access to expertise and facilities that will fully support the project objectives to design, build and test the technology and to evaluate its potential to be taken forward into an industrial product. An anticipated end user, Sellafield Ltd., has expressed written support of and commitment to the project.